CultLeather: Scaled Production of Lab Grown Leather

This project pioneers a sustainable and cruelty-free approach to leather production by integrating cutting-edge biotechnology, advanced cell culture techniques, and scalable manufacturing processes. Traditional leather manufacturing relies heavily on cattle ranching, contributing to significant environmental challenges such as greenhouse gas emissions, deforestation, and water pollution, while also raising ethical concerns related to animal welfare. Our solution seeks to fundamentally transform this industry by developing lab-cultivated leather---an innovative material that offers the look, feel, and durability of premium leather without the negative environmental and ethical ramifications.

At the heart of our approach are immortalized bovine fibroblast cell lines, engineered for robust growth and high-density collagen expression. Collagen, the primary structural protein in leather, is critical for replicating its strength, flexibility, and texture. By cultivating these cells under serum-free, suspension-adapted conditions, and optimizing their growth in bioreactors, we dramatically increase productivity and pave the way for economically viable, large-scale production.

Our interdisciplinary team brings together cell biologists, bioengineers, material scientists, and commercial partners. Together, we focus on refining cell growth media, harnessing bioreactor technologies, and integrating novel scaffolds to support cell adhesion and collagen deposition. By testing various supplements and growth factors, we identify optimal formulations that enable consistent, high-quality collagen output. Meanwhile, our bioreactor experiments allow us to scale production from bench to industrial volumes, laying the groundwork for a thriving, globally competitive supply chain.

Collaborations with respected industry partners and research institutes ensure that we integrate the latest scientific insights and innovative process improvements. By sharing best practices, advancing regulatory compliance frameworks, and maintaining robust quality assurance protocols, we position our cultivated leather as a trusted product for luxury brands, automotive manufacturers, and other industries embracing sustainable materials.

Beyond immediate market applications, this project's innovations have far-reaching implications. The knowledge generated will influence a new era of biofabrication that can extend into diverse domains---ranging from sustainable textiles to biomedical applications---fostering economic growth and enabling a circular, low-carbon economy. Ultimately, this project aims to redefine how we produce materials of everyday value. By bridging scientific excellence, ethical commitment, and entrepreneurial vision, we unlock the potential of cultivated leather as a high-quality, sustainable alternative to conventional leather, meeting the global demand for responsible and innovative solutions.